3D printing of polymeric meshes

Following previous work developing new techniques for 3D
printing of polymeric meshes for medical applications, the project will
advanced current applications of the printing technique. New low cost, scalable
meshes with controlled microstructure and mechanical properties will be
developed, overcoming limitations of current designs.